Displacement Documented: Refugee Oral Histories and the Making of Community Public History

This PhD will draw together the research and professional expertise of Becky Taylor (Professor of Modern
History, UEA), one of the UK's leading scholars of refugee history, with an established background in oral
history work and HLF projects; Anna Maguire (Lecturer in Public History, UCL) a historian of migration and
war, currently exploring sanctuary for refugees in twentieth century Britain, and expert and practitioner of
community public history; and Paul Dudman, Living Refugee Archive (UEL) the lead Archivist for the Living
Refugee Archive who has worked with archives of displacement for over fifteen years. He has a particular
interest in exploring the lived experience of diasporic communities and how practitioners might re-define
traditional archival paradigms to enable a more inclusive representation of these diasporic histories.